RazorSecure

RazorSecure wants to make the internet a safer placer for everyone! Our product is easy to install, auto configuring and will monitor every aspect of a business's servers.

Current research by TrustWave suggests that on average security breaches take 87 days to be detected. We think this is a ridiculous statistic that needs to be addressed.

Our software approaches the problem in a different way to our competitors on the market. They are focused on monitoring network traffic, which leads to a lot of false positive alerts. By monitoring the operating system more closely and detecting any changes/anomalies, we can make our alerts more accurate and targeted.

We have asked Innovate UK to help us with increasing our appeal by allowing us to support more server platforms. Thus making our business more appealing to new customers.